Advancing Heleos: Developing AI Solutions for Complex Multi-Step Activity Recognition of Daily Living

At Circadacare, we're developing innovative technology to help people live independently and safely in their own homes for longer. Our pioneering solution, Heleos, uniquely combines AI-powered monitoring with advanced circadian lighting to enhance wellbeing and deliver peace of mind to both users and their carers.

The UK faces significant demographic challenges, with the population of those aged 75 and above set to grow by 29% by 2035\. This is creating unprecedented pressure on our health and social care systems, which already struggle with staff shortages and limited resources. The rising cost of care adds further strain to family and local authority budgets. With residential care costing over £60,000 annually per person, solutions that extend independent living deliver significant economic benefits.

While various technologies exist to support independent living, current solutions are often intrusive, expensive, or require complex installation. Many systems operate in isolation, creating a fragmented and difficult-to-manage technology landscape. Heleos addresses these challenges through an elegant, all-in-one solution that combines sophisticated monitoring capabilities within a standard light bulb form factor.

Our innovation is twofold: the Heleos smart bulb provides automated circadian lighting -- a technology proven to improve sleep, mood and cognition, and to reduce falls, while embedded sensors invisibly monitor daily activities and wellbeing. This data generates personalized insights for both informal and professional carers through our secure, interoperable platform. The system integrates with existing care management platforms, ensuring that vital information reaches the right people at the right time.

This project focuses on enhancing Heleos' capabilities through advanced machine learning, enabling more sophisticated pattern recognition and predictive insights. By accelerating our development and market entry, we aim to establish Circadacare as a leader in affordable care technologies that preserve independence and dignity. This advances the UK's position in a rapidly growing global market projected to reach £60 billion by 2032 (Fact.MR, 2022), while delivering meaningful social impact through improved care outcomes and reduced healthcare costs.